Virtual driver safety training

Using Driving simulation technology and extended reality by way of VR/AR headsets to deliver virtual driver training. Target audience is primarily Emergency services drivers, delivering virtual training in otherwise high risk tactics and scenarios in a "no risk" and environmentally friendly solution. As we scale the business we will be able to offer similar services to provisional licence holders, newly qualified drivers, elderly/ medical referrals. Providing virtual real world driving within a driving simulator, for assessing , risk free, the capabilities of drivers in virtually created scenarios in an "open world" environment. Driving in challenging conditions, such as fog, ice, heavy rain etc.

In relation to " blue Light" emergency driving simulation, drivers will be put through simulated "blue light runs" at no risk to the driver or other members of the public, in both inner city environments and also country road driving. Again with the addition of challenging weather conditions and heavy road traffic in a sustainable and environmentally friendly manner.

Police drivers can also simulate pursuit training, as well as defensive tactics and bodyguard driver training. The project will support the recently published "Science and Technology in Policing " - POLICING AREAS OF RESEARCH INTEREST document found online at :https://science.police.uk/site/assets/files/4138/npcc\_policing\_aris\_report-1.pdf, in particular to pg3 "Responding to the climate crisis" and pg5 "Carbon neutral alternatives"

The project can also support other organisations, such as Coastguard, Mountain rescue, blood and organ transport organisations, and ultimately any organisation that feels its driver would benefit from some virtual driver training.